URBE Latam: Understanding Risks and Building Enhanced Capabilities in Latin American cities

URBE Latam addresses the implementation gap between sustainable development and equitable resilience. It will do so by using a transdisciplinary research approach aimed at empowering residents of disaster-prone urban poor neighbourhoods, which will underpin the co-production of enhanced, context-specific understandings of local risks and the integration of the resulting data into decision-making procedures in disaster risk reduction and sustainable development monitoring.

The project is conducted by a highly skilled multi-disciplinary research team (including social sciences, engineering and physical sciences) and adopts a dialogic co-production approach to citizen-generated data which relies upon well-established partnerships with community-based initiatives for local development, education and disaster risk reduction in Rio de Janeiro and Medellin, as well as with governmental agencies involved in disaster risk reduction and local planning and development.

URBE Latam proceeds in four integrated components that seek an enhanced understanding of risks, vulnerabilities and local capabilities in disaster-prone urban areas: first it is centred on the engagement of citizens to generate data to expand understandings of risks at the neighbourhood level; second, citizens engagement in risk will be pursued alongside an analysis of socio-spatial inequalities in resilience and development indicators and policies at city and national level; third, this will lead to the recalibration of environmental risk mapping with citizen-generated data; fourth, these components are articulated and integrated within a framework to facilitate dialogic transformations across the different levels and stakeholders involved.

The process of advancing these outputs will further enable capacity development in local communities and the governments of Rio de Janeiro and Medellin; a process which will be augmented by improving the awareness of stakeholders in other Latin American cities and countries through broader dissemination. Insights from collaboratively produced citizen-generated data will be integrated into the practices of disaster risk management and development monitoring (e.g. SDG reporting) in collaboration with international policymaking agencies, thus enabling transformations towards more equitable disaster risk reduction and sustainable development. As an overarching outcome, the project will enable the transformation of practices, improve knowledge among a diverse range of stakeholders and enhance capacity to promote equitable resilience.

Potential impact
The central premise URBE Latam is that equitable resilience can only be achieved with the empowerment of residents of disaster-prone urban poor neighbourhoods through the co-production of enhanced, context-specific understandings of the risks that they face, and moreover, the integration of the resulting data into decision-making procedures in disaster risk reduction and sustainable development monitoring.

This will be enabled by the main project outputs: a deeper and far more nuanced understanding of the local risk factors and potentialities of vulnerable neighbourhoods gained from citizen-generated data (WP1), co-designed recommendations to improve the socio-spatial inclusiveness of resilience and sustainable development governance at the institutional level through transformed data practices (WP1 and WP2), co-designed recommendations of community-based strategies that combine risk reduction and development WP1 and WP3), improved landslide susceptibility maps and locally contextualised exposure maps (WP3), and methodological guidelines for co-produced risk understandings to be integrated into SDG monitoring (WP4). The process of advancing these outputs will further enable capacity development in local communities and the governments of Rio de Janeiro and Medellin; a process which will be augmented by improving the awareness of stakeholders in other Latin American cities and countries through broader dissemination. As an overarching outcome, the project will enable the transformation of practices, improve knowledge among a diverse range of stakeholders and enhance capacity to promote equitable resilience. The expected long-term impact of this outcome is a contribution towards the targets of: reducing the number of deaths and people affected by water-related disasters and reducing direct economic losses caused (SDG 11.5); and increasing the number of cities and human settlements adopting integrated policies and plans towards resilience to disasters and holistic disaster risk management (SDG 11.B).

This project was conceived so that the intended transformative impact is embedded by design in its structure and activities. To this end, key stakeholders and end-users are directly involved in the co-production of methods and outputs of work packages WP1, WP2 and WP3. Furthermore, the project contains one work package (WP4) which is expressly intended to promote dialogue and accelerate knowledge exchange to transform practices and perceptions of key stakeholders based on the results achieved.